Mocale - 3D model assets created alongside traditional tv and film production processes

A project to create short form 3D model content from real world events and TV productions. The project will involve trials with some of the UK's leading content creating companies and provide them with a new avenue for monetising their intellectual property. It will build on previous testing and R&D conducted without government funding to create a reliable, repeatable process, fit to take on the biggest challenges anywhere in the world.